ORAC

The aim of the ORAC project is to research the use of machine learning, specifically neural
networks, techniques to significantly improve the accuracy of data classification within a
spend analysis system. Spend analysis enables effective cost reduction and supplier
management by providing detailed all-round insight into procurement spend. Currently the
state-of-the art for automated data classification in such systems is 50%-70% accuracy (not
limited to machine learning approaches but typically using a combination of techniques) with
considerable human intervention required to achieve 100% (this assumes the classification is
capable of addressing a wide range of market sectors). Initial investigation has indicated that
the use of neural networks to pre-process the data could increase the automated accuracy to
95%.
The objectives of this project are to: 1) identify the commercial neural network technologies
that can be adopted (Google’s technology being the preferred solution at present); 2) tailor the
selected Neural Network (NN) to support the specific text structures used in spend analysis; 3)
create a proof-of-concept demonstrator that will be used to characterize the capabilities of the
new categorization system (the new NN combined with the current Spend360 solution); 4)
evaluate the capabilities and constraints of the NN-based solution and identify the issues that
need to be addressed as part of a prototype evaluation activity.
The primary benefit that will accrue from this new innovative approach is that it will
significantly reduce the human involvement in the classification process and associated data
quality assurance. This will significantly reduce the time to complete the classification and
improve the accuracy. Together, this will result in cost reduction of the solution thereby
enabling adoption by a range of organisations that find the current service cost too high.